Analysis of regulation of telomerase action and telomere capping function by the telomeric complex.

A cell‘s genome is organized into linear entities, the chromosomes. Because the ends of chromosomes pose unsolvable problems to the machinery that duplicates the rest of the chromosome and are subject to being easily degraded, specialized structures have evolved, the telomeres, to perform the replicative and protective functions. These structures are maintained by an enzyme, telomerase, that is responsible for replicating the DNA telomeres are made of. Telomere functions are performed by specific factors that are bound onto telomeric DNA. Among these functions is the regulation of the activity of telomerase itself, which is tuned so that telomeric DNA is neither lost beyond a certain level nor elongated beyond a certain threshold. The goal of my research will be to understand how this regulation of telomerase is achieved. In addition, I will also address how telomeres protect the ends of chromosomes from a host of cellular activities that deal with damaged DNA (chromsome ends in fact resembles damaged, or ‘broken‘, DNA). Because telomere function has consequences for human diseases, such as cancer, the ultimate goal will be to understand the biology of human telomeres, but this will be achieved by using simple unicellular fungi as model systems.

Technical abstract
Telomeres ensure both the protection of chromosome ends and their complete replication by assembling a protein complex on terminal arrays of DNA repeats. The maintenance of these repeats is guaranteed by the telomerase enzyme, whose regulation is the result of a complex interplay between positive and negative regulators acting in cis at each telomere. Understanding how telomerase is preferentially activated at shorter telomeres, and inactivated at longer ones represents a fundamental problem, and one which has implications for human disease and ageing, as telomere erosion triggers cellular senescence and genome instability, and can act as a tumor-suppressor mechanism.
Because telomerase activation appears to require transient uncapping of the telomeric complex during specific phases of the cell cycle, telomerase regulation and telomere protection are interconnected problems. I will investigate how the telomeric complex modulates telomerase-accessibility and how it achieves its protected state.
Using budding yeast as a model system, I will address how telomere length affects telomerase activity at individual telomeres. This will involve uncovering the structural transitions taking place in S phase, the time of telomerase action, at shortened telomeres leading to telomerase activation, and the mechanism(s) preventing these transitions at longer telomeres. This will be done in part using a system for the generation of a unique short telomere in yeast cells.
In addition, I will use the regulated induction of double-strand breaks at chromosomes as models to investigate the molecular events leading to the early replication of short telomeres.
In a different approach, I will aim to identify novel telomeric factors involved in telomere maintenance and protection. To this end I will use fission yeast both because of crucial technical advantages offered by this organism, and because findings are likely to be novel and to shed insights in human telomere biology. In fact, because the fission yeast telomeric complex appears to bear closer resemblance to the mammalian one in several respects, I will also conduct a screen targeted to identify fission yeast factors involved in telomerase recruitment.
Finally, I will use imaging approaches in mammalian cells aimed at addressing whether the parent or daughter telomeric TG-rich strand (or both) act as substrates for telomerase action.
In summary, the goal will be to address fundamental aspects of the functioning of the telomeric complex by working in three different systems using different methodological angles.